The University of York And Gaist Solutions Limited

To develop computerised information management and decision support systems, using geolocated condition data for better strategic/operational planning of public assets, particularly roads and street furniture.